Cellular and genetic models of inherited cystic kidney disease

Cystic kidney disease comprises a group of inherited disorders leading to kidney failure. Cystic kidney disease accounts for 10% of the 40,000 UK patients requiring renal replacement therapy (dialysis and transplantation). Current treatment of cystic kidney disease is supportive rather than preventing disease progression. A better understanding of the disease processes involved is required and experimental models will enable new drugs to be tested.
Recently some of the genes mutated in the childhood cystic kidney disease called nephronophthisis have been found. The genes code for proteins called nephrocystins, which have important roles in how the kidney tubules form and orientate themselves. Before cysts develop, patients are unable to concentrate their urine, providing a useful hint that affected kidney cells cannot function at a molecular level. We will investigate, using kidney cells in culture and developing zebrafish where these proteins are located and how they interact to control water reabsorption. In these model systems we will mimic the human disease of nephronophthisis, to determine the underlying processes which lead to cyst formation and evaluate certain drugs which may be important is slowing down this disease.

Technical abstract
Nephronophthisis (NPHP), an autosomal recessive cystic kidney disease, is the most common genetic cause of renal failure in children and young adults. The disease progresses rapidly and treatment, by dialysis or renal transplantation, is merely supportive.

Molecular genetics have recently identified a number of NPHP genes, yet the function of nephrocystin proteins remains obscure. The phenotype of NPHP includes a marked concentration defect prior to the development of renal failure, suggesting specific tubular defects underlie the pathogenesis of this condition, which may be amenable to treatment.
Aims and objectives

1. We will determine the physiological role of nephrocystin proteins and the effect of nephrocystin gene silencing in a renal collecting duct cell model system.

2. Using zebrafish models of nephronophthisis, we will determine the genetic interactions of nephrocystins in terms of kidney development and renal function.

3. Using renal cell models and zebrafish developmental models of NPHP, we will determine the effect of therapeutic agents in these experimental models.

Design and methodology

A functional model of the renal collecting duct (murine CCDcl4 cells) will be utilised, where there is endogenous expression of aquaporin-2 and nephrocystin proteins. The physiological effects of AVP and forskolin upon nephrocystin protein expression will be quantified using Western blotting and immunocytochemistry following stimulation. NPHP gene upregulation will be assessed by quantitative RT-PCR in control and treated cells. The effect of NPHP gene silencing (using siRNA directed towards NPHP1, AHI1 and NPHP6) will be assessed. Specifically, changes in cAMP, aquaporin-2, cell polarity, cilia formation and tight junction formation will be assessed using Western blotting, immunocytochemistry and confocal microscopy.

The zebrafish will be used as an embryological system to explore mechanisms of renal development in nephronophthisis, using gene specific antisense morpholino oligonucleotide (MO) injections. Single antisense MO and combinations of antisense MOs will be injected, directed towards NPHP6, AHI1 and NPHP1. Observation of zebrafish organogenesis will determine the genetic interactions of NPHP genes. Rhodamine-labelled dextran will be injected and used to estimate glomerular filtration rate (GFR), in order to determine kidney function in developing fish and to quantify the effects of nephrocystin gene knockdown in this model system.
Cell layers and zebrafish models of NPHP will be treated with therapeutic agents such as vasopressin antagonists, rapamycin and roscovitine to determine effects at a molecular and developmental level. Rescue of phenotypes will be determined in cell culture systems using confocal microscopy, and in zebrafish by using GFR measurements.